Smarter Forecasting, Communication and Management of Frost Risk in Vineyards

Viticulture is currently the fastest expanding UK agricultural sector; there has been a rapid recent growth in both the number and total hectarage of UK vineyards, demonstrating a marked increase in investor confidence.

Nevertheless, despite an overall warming climate, significant ongoing economic losses continue to be incurred in vineyards in the UK and beyond due to spring season Frost events which cause damage to vine buds.

Although the spatial resolution and accuracy of state-of-the-art weather forecast models has greatly improved, generic weather forecasts aren't tailored to the typical height of vulnerable vine buds, nor do they account for site-specific topographic characteristics which may increase or decrease vine vulnerability. As a result, forecasts of the occurrence and severity of a frost, sourced from widely available outlets, can lead to underestimates of the risk, or false alarms, with potentially expensive implications either way; when deployed, frost mitigation techniques lead to environmental impacts in terms of energy use and air pollution.

Our project will deliver hyper-localised site-specific and variety-specific frost risk forecasts, enhancing resilience and sustainability through improved decision support at sub-site level.